Assessing Efficacy and Commercial Feasibility of an Innovative Non-Antibiotic Serum with Novel Bacterium B.Y.M. 1405 for UTI Management

The company has developed a non-antibiotic, live bacterial product called P.Happi to help improve intimate health by using the power of natural symbiosis. The company's technology offers a unique approach over current solutions. It is not another probiotic, antibiotic, nor cranberry product. The topical serum contains a natural bacterium, Bdellovibrio bacteriovorus, that protects from unwanted bacteria while allowing the natural microbiota to flourish.

Introducing this unique organism, P.Happi brings an innovative solution, a new approach, into the women's health space. Studies have substantiated its dual function in barrier creation and moisturization, presenting an ideal solution for women suffering from discomfort associated with an unbalanced microbiome - especially during stressful times, hormonal changes or for non-hormonal dryness support for menopausal women. Offering versatility, P.Happi can be employed for both short-term and long-term management, embodying a comprehensive solution for women's intimate well-being.

During this project, the company is assessing whether its technology can be applied to another area and what, if any, modifications are needed, such as an additional product line or changes to existing ones. This early-stage prototype will gather data to support their trial or development efforts.